Robert Gordon University and Katoni Engineering Limited KTP 23_24 R3

To develop an intelligent decision-support system, for energy sector engineering knowledge management using Large Language Models and a user interface to enhance knowledge retention, sharing, and utilisation.